Cellular and genetic analysis of liver disease and regeneration models in fish

The liver is an organ with vital functions and dysfunctions of the liver are potentially fatal. Although, the liver is known to be highly regenerative organ, it is still difficult to induce regeneration in dysfunctional liver to treat diseases. To overcome liver disease, it is essential to gain insights into genetic and cellular mechanism underlying liver disease and regeneration. To this end, it is prerequisite to develop animal models for human liver disease and regeneration. Medaka is a new animal model with two unique features. Firstly, we can find liver disease models by randomly destroying their genes. We have found 29 candidates for liver disease using Medaka fish. Secondly, since the body of Medaka embryos are transparent, we can observe cell behavior in the liver in living Medaka fish. Taking advantage of this, we have developed a special technique to discover what kind cell behavior underlies liver diseases and regeneration. We will combine these disease models and the special technique to discover what kind of cellular and genetic mechanisms underlie liver disease and regeneration. Our findings will be useful for generating therapeutic means to cure human liver disease.

Technical abstract
The liver is an organ with vital functions, including processing and storage of nutrients, maintenance of serum composition, detoxification and bile production and dysfunction of the liver is sometimes fatal. Although the liver is known to be highly regenerative organ, it is still difficult to induce regeneration in dysfunctional liver. Therefore, it is vital to gain insights into genetic and cellular basis underlying liver diseases and regeneration. To this end, it is prerequisite to develop animal models for liver disease and regeneration. We have selected a new model system, Medaka fish that allow equivalent analyses to those in zebrafish and identification of genes unidentifiable in zebrafish by genetic screening by virtue of the different genetic background. We have carried out the first large-scale mutagenesis screen in Medaka fish and have identified mutations in 29 genes affecting the formation of a functional liver. Our preliminary analysis of the hirame mutant suggests that epithelial integrity or adhesion of endodermal rod may be important for liver differentiation. The phenotype of heartless mutant sakura is in line with the notion that cardiac mesoderm is required for liver induction suggested by the tissue explant analysis in mice. The rest of our mutants should also represent important genes and cellular aspects for generation. Since cell lineage and fate analysis is essential for uncovering cellular events underlying liver disease and regeneration, we have developed new technology to analyze and present cell lineages and fate in virtual three-dimensional embryos generated by computer graphics. Furthermore, we will establish a liver regeneration model in Medaka to reveal cellular events underlying liver regeneration. Insights obtained from this research will prove to be useful for finding therapeutic targets towards circumventing liver disease or regenerating the liver.